NavSta app

The Inclusive Transport Strategy recently stated "disability affects 13.9 million people in the UK and can include visible… or less visible disabilities". Innovative, novel solutions need to be developed to support the Government’s wider commitments to enable a million more disabled people to take up employment over the next 10 years.

Calvium work at the intersection of people, place and tech to create beautiful and useful solutions.For this competition, we will create a free mobile application that helps people with invisible impairments to plan for their visit through immersive experiences and navigate stations independently and with confidence. It will be a user-led solution which focuses on human factors whilst also providing a cost-effective answer for stations facing increasing demand for vitally needed passenger assistance. Key Benefits of the project will be it:
- Improves people’s ability and motivation to engage in social and employment activities that are fundamental to a good quality of life and the UK economy.
- Reduces stress or anxiety about visiting station premises as the user can prepare for their visit beforehand and build up a mental model of the venue prior to arriving. Once there, the visitor is able to use the app to help them navigate the space.
- Is retrofittable to other stations.
- Improves the accessibility of stations.
- Improves overall customer satisfaction.
- Allows station owners compliance with new Innovation UK Strategy, disability regulations and their industry licences.
- Will be a virtual alternative to the passenger assistance programmes and will provide a cost-effective solution for stations owners facing increased demand for assistance.
- Will meet the current gap for assistance with people with invisible impairments which has been confirmed by multiple papers, including the Inclusive Transport Strategy.

Consortium partners include Transport for London who will be our key railway industry partner, Transport Systems Catapult who will provide invaluable support for dissemination of the solution and Open Inclusion who are experts in accessibility research and solutions consultancy.